Airscan

Iknaia wish to explore the effectiveness of adding additional environmental sensor technology to its journey time monitoring solution Airscan to provide live environmental data and air quality data feeds to online third parties information portals. Iknaia also intends to connect its Airscan units together using a LoRa network, with a view of driving down networking communication costs making Airscan a viable solution for highways maintenance companies, local councils and other third parties.